Energy & NOx Recovery Project

To develop a product that recovers waste heat energy and reduces volatile organic compounds emissions from hydro-carbon powered boilers, coal and wood powered fireplaces and stoves.